Which Strategies Do Black Women Use to Navigate and Nurture Relationships While Studying Within Predominantly White Environments?

Which Strategies Do Black Women Use to Navigate and Nurture Relationships While Studying Within Predominantly White Environments?